The University of Manchester and Oxford Engineering Limited KTP 21_22 R2

To develop, embed and exploit advanced smart manufacturing and data-driven machine learning techniques that can be implemented and adopted to deliver automated manufacturing process planning.